Project Smart Oil Plug

Project Smart Oil Plug aims to provide real-time data analysis and reporting, to enable Train Operating Companies to move away from excessive precautionary gearbox maintenance regimes and instead schedule informed predictive/preventative gearbox maintenance, reducing costs and increasing the reliability of railway operations nationally and globally.